City St George’s, University of London and Beyond Blood Diagnostics Limited KTP 24_25 R5

To develop a portable, rapid, point-of-care diagnostic device capable of performing complete blood counts without the need for laboratories or specialised personnel.